Measuring hardness of soft elastomeric materials

In the project we aim to study a new technique to measure accurately, reliably and consistently hardness of small products with intrinsic shapes made from soft, foamed materials.

Currently available "off the shelf" methods proved to be insufficiently accurate to match the very tight tolerances set up to ensure the high quality of our products.